TechnoSpine Adult Scoliosis Bracing Technology

There are two main types of adult scoliosis. The first is primary degenerative scoliosis, also
called de novo scoliosis, most commonly located in the lumbar & thoracolumbar spine. De
novo scoliosis occurs due to asymmetrical degeneration of the intervertebral discs &/or
zygapopophyseal joints, causing predominantly back pain symptoms, often accompanied by
signs of central or lateral spinal stenosis. The second type of scoliosis is from childhood
idiopathic scoliosis that continues into adult life becoming problematic as it progresses
through degeneration or long standing spinal imbalance & postural collapse. Adult scoliosis
may also occur due to trauma (obtained through either a high impact event or through
osteoporosis) surgery called latrogenic scoliosis or adult acquired neuromuscular conditions
such as Parkinsons Disease & Multiple Sclerosis. Current art in treating Adult Scoliosis has
changed little over the yrs & has generally focused on rigid bracing technology or semi rigid
systems that provide support but also cause loss of movement or immobilisation which over
time causes de-conditioning & atrophy of the spinal muscles. The concept under development
by SPINECOR is a system that counteracts the assymetrical forces bearing downwards onto
the mal-aligned vertebrae, intervertebral discs, ligaments & muscles in order to prevent further
damage & to reduce pain whilst allowing dynamic movement of the body enabling the patient
to carry out a normal active lifestyle.